Ensuring Assessment of Safety Innovations for SMR (EASI-SMR)

The EASI-SMR project intends to address the safety issues related to the LW-SMR in order to provide advances that should support
implementation of such technologies as soon as possible. The EASI SMR project activities are aimed at ensuring that these reactors
will be designed, constructed, commissioned and operated in the safest possible way and in accordance with existing regulations. The
consortium was carefully chosen so that the research entities can provide the necessary research teams and support facilities across
the European Continent and beyond. EASI-SMR will address the safety issues associated with major LW-SMR innovations: • Passive
systems • Soluble Boron-free cores • Co-generation and hybridation • Additive manufacturing to improve compactness of Nuclear Steam
Supply System • Multi-units operation The work aims to provide insights for European LW-SMR projects, in particular: • NUWARD
SMR, a French design of a reactor generating 170 MW of electricity production. • LDR-50, a Finnish design of a district heating reactor
of 50 MW EASI-SMR is closely linked with NUGENIA TA6 and the European SMR pre-Partnership’s WS5.